A MICROMECHANICAL SENSOR TO UNDERSTAND AND MONITOR WOUND HEALING

Wounds including chronic diabetic/venous ulcers, burns and surgical incisions cost the NHS £4.5-5.1 billion per year to manage. They cause significant pain and their treatment consumes huge clinical resources every year. In order to reduce the burden of wound management on both the patient and health service, we are seeking to understand wounds at a higher resolution than ever before, and to use this data to develop a non-invasive wound management sensor technology.

Our project starts by seeking to understand what actually happens in a wound - which is well established biologically, but poorly understood mechanically, especially at the micro-(sub-hair width)-scale. To address this, we will use indentation to probe skin mechanically, building up a map of its properties and how they change over time. With this fresh data on material properties of healing skin tissue, we can identify how we might be able to support tissue to heal more effectively. We will also measure the key structural component of skin - collagen - to identify the structural changes that lead to these healing changes.

The second part of this project engineers a miniature sensor that can be embedded in a bandage to non-invasively measure the changes in a wound's properties. To achieve this, we will take the properties measured in the first part of the grant, and then tailor a sensor to send acoustic waves through the healing tissue. Measuring this wave transmission will tell us how the tissue is changing in time and whether a wound is displaying behaviour that indicates that a dressing or therapeutic approach needs to be changed.

This project combines engineering characterisation and sensor development with biological sciences in an ambitious inter-disciplinary project, addressing a major healthcare burden. Outcomes from this work will be important academic understanding and a sensing approach, which establishes technology for "smart" and remote healthcare in this clinical area. As a result, we envisage a pathway towards cheap, simple and non-invasive therapies that will improve the socio-economic burden of wounds.

Potential impact
This project addresses an issue that costs the NHS £4.5-5.1 billion per year, and therefore has considerable scope for both social and economic impact.
First, the new body of knowledge developed through this work provides opportunities to understand wound healing on a scale that has not previously been possible. This opens up new treatment approaches for wounds, such as the application of wound dressings at different times, or selectively placing forces upon the surface of the tissue. The approaches and the data produced may be of interest to those working in other medical areas where fibrous tissue regrowth is central. Example applications of this include fibrosis diseases (e.g. liver or pulmonary fibrosis), cardiovascular disease (e.g. the healing process of regrowing cardiac muscle after stent placement) or burns.

To ensure rapid impact potential, we have established an advisory team of senior clinical staff who will advise on progressing this work to the clinic, and the directions of future research with the highest clinical impact. These staff include a dermatologist, hepatologist and obstetrician, each of whom are interested in the changes that occur in soft tissues/organs due to wound healing responses. Meeting with these advisory team members 4 times over the course of the project enables rapid pivoting of research focus to ensure outcomes are clinically relevant. Support from Fiona Denison (obstetrician clinician) will also include co-supervision of an honours student project where we conduct a clinician engagement to identify the key usability engineering parameters that are important for our developed devices. This will enable a more direct route to clinical impact.

Second, the sensor we will develop in this work initiates a new line of investigation where micromechanical changes in soft tissue can be studied on a continuous basis. Unlike previous approaches to wound measurements where single tests are made on a piece of tissue through tensile testing, the use of acoustic wave propagation establishes a methodology for continuous tissue assessment. This is of great importance in health conditions such as ulcer (venous/diabetic) where subtle changes in wounds at an early stage indicate the potential healing trajectory and allow therefore allow early intervention if necessary. This brings wound healing from a subjective, generic protocol-driven approach to a data-driven clinical science. The socio-economic implications for both patients and healthcare providers from this change has the potential to be huge.

Third, the commercial implications resulting from a better understanding of wound healing are significant. In a market where creams, gels and dressings represent a market of billions of dollars, any real improvement in wounds will be of significant commercial interest. Making use of the investigator team commercialisation experience and the clinical advisory team on this project, we will seek to establish strong links to companies with wound healing technology and

Fourth, bringing a highly visual science to the general public. Within this project we have proposed using an animated augmented reality approach to wound visualisation. With the aid of a sticker on the skin, this visualisation will show the public the wound healing progress that occurs over time, using a freely available smart phone app. We seek to use this to build understanding of how fundamental scientific knowledge is key to being able develop advanced technologies for personalised, remote and appropriate medical treatment.